Investigation of semi-volatile particle emissions from road transport and their abatement

Investigation of semi-volatile particle emissions from road transport and their abatement - Supervisors Dr S Zeraati Rezaei, Prof A Tsolakis, Dr J Herreros and Prof R Harrison

Particulate matter (PM) emitted from internal combustion (IC) engines poses a significant
risk towards human health. Despite decades of research into IC engine emissions,
intermediate and semi-volatile organic compounds (I/VOCs) often remain unresolved by
conventional analytical techniques. This creates uncertainty in accurately quantifying
emissions and understanding their physicochemical properties. This PhD project proposes a
comprehensive investigation of I/VOC emissions using advanced analytical methods in
combination with state-of-the-art laboratory-based real-driving emissions (RDE) testing.
Conducted in collaboration with the Horizon Europe and UKRI-funded project Air Quality and
Health Impact of Primary Semi-Volatile and Secondary Particles and Their Abatement
(AEROSOLS), the project aims to develop robust methodologies for the identification and
characterisation of I/VOCs within IC engine emissions. The work further intends to
categorise compounds based on their potential health risks, investigate effective abatement
strategies, and define analytical approaches that can be communicated to stakeholders and
policymakers. Ultimately, this will support evidence-based decision making on emissions
regulation with the goal of improving air quality and public health.